Pictish Pasts: Quantifying the survival of narrative culture in central and late medieval manuscripts.

The incomplete survival of medieval cultural artefacts has created a 'survivorship bias', where inferences
about the past are limited by survival patterns. However, by using critical models from archaeology and
statistical models from ecology, we can now aim to quantify the impact of this bias, and thus move towards
mitigating it. This project will apply these methods to medieval narrative fragments about the Picts, a
seemingly 'disappeared' culture, to develop a structure for identifying and mitigating survivorship bias in
historical writing. The result will be an innovative database and methodological framework for interpreting
medieval sources.